Newcastle to New York: Tom Pickard and the Transnational Networks of Late-Modernist Poetry.

This thesis is the first full-length scholarly study of North East modernist poet Tom Pickard. It
situates his work within the transnational networks which shaped and sustained late-modernist
verse. Drawing on poetry and relevant archival materials, the project appraises Pickard's work
as an embodiment of creative alliance, reimagining poetic labour as an essential operation of
working class communities amid deindustrialization. Study of his example will facilitate a wider
discussion of collective actualization in a post-war literary milieu: of allies working together
against the material conditions of poverty, unemployment, class constraints, and the
bureaucratization of the arts under late capitalism.